AHRC Infrastructure Policy & Engagement Fellowships - Heritage Science & Conservation Research PART 2

To undertake analysis work and provide expertise that will support the production of the RICHeS (Research Infrastructure for Conservation and Heritage Science) business case.

Deliverables:

- analysis of responses to Expressions of Interest to RICHeS supplier and user communities, particularly in relation to RICHeS' digital infrastructure

- production of the technical specification, costs and delivery plan for RICHeS' digital infrastructure (DIGILAB) work package